Highly frustrated magnetic materials by neutron scattering

The main research area of the project is "Condensed matter: magnetism and magnetic materials" and the goal of the project is to experimentally investigate the low-temperatures properties of several highly frustrated magnets using various neutron scattering methods.
The project will address the important open questions about the nature of the field-induced transitions, the interactions responsible for the selection of a particular magnetic state among many other possibilities in a frustrated magnet and will look for the signatures of the exotic multi-spin correlations.
The neutron scattering experiments will then be performed at the STFC-supported major facilities such as ISIS Neutron and Muon Source (Rutherford Appleton Laboratory) and the Institut Laue-Langevin (Grenoble, France).